Reckless leisure? A spatial ethnography of unauthorised 'wild' swimming in London

Described as 'Britain's new craze', wild swimming has become a buzz-word in recent years as the activity has risen to a mainstream pastime. The benefits of outdoor swimming for health and wellbeing are well documented, and wild swimming has been described as a therapeutic, even spiritual, activity. However, as the summers get hotter and anthropogenic climate change accelerates, many Londoners are locked out of the limited and expensive options for swimming and are instead driven to find alternative blue spaces that are often polluted or involve trespass. There has been little critical consideration of outdoor swimming in the city and in unauthorised urban spaces. This research will problematise the notion of 'wild' swimming and adopt an urban sociological lens towards the activity. It seeks to understand the experiences of those that practice unauthorised outdoor swimming in London and what these experiences tell us about the intersection between polluted leisure, urban public space and social control.

This research will focus on Shadwell Basin, a former dock in East London, and Beckenham Place Park Swimming Lake, a purpose-built swimming lake in South London - but only after closing time when access is unauthorised and free. The spatial ethnography will use extensive observational methods and interviewing in order to understand the experiences of London's unauthorised 'wild' swimmers, contextualising these experiences through an archival exploration of swimming facility provision, water infrastructure and public space ownership, and the histories of swimming in London. This research will contribute to the gap in the blue spaces literature on urban and unauthorised swimming and continue to trouble the binary structuring of these spaces as either a threat or a benefit to health and wellbeing. By engaging with and expanding the scope of the novel notion of 'grey spaces', it will use 'wild' swimming as a new way to explore the ambiguity and contradictions of public space ownership and the grey, polluted materialities of the urban environment. This research aims to encourage city councils in London and around the UK to reconsider provision and access to swimming facilities and blue spaces in the context of rising water pollution levels and accelerating global warming.